UN Peacekeeping missions: the contested role of UN Media in post-conflict reconstruction contexts. A case study of Democratic Republic of Congo

UN Peacekeeping missions: the contested role of UN Media in post-conflict reconstruction contexts. A case study of Democratic Republic of Congo